Knowledge for Wildfire

The UK has an under-reported wildfire problem. Uncontrolled vegetation fires cause severe environmental damage and economic and social disruption when weather conditions are right, as in spring 2011. Wildfires are costly and dangerous to fight. Impacts on ecosystem services are poorly understood by practitioners. Accessible knowledge is needed at all stages of the hazard chain from prevention, preparedness, detection and suppression to restoration. Much potentially relevant NERC and ESRC-funded science exists, but little is currently applied to the UK.
The fellowship will facilitate the uptake of NERC research to improve the management of wildfire risk in the UK. Building on momentum from the FIRES seminar series and work with user fora, the fellow will be a knowledge broker between NERC researchers, practitioners and policy-makers, joining up poorly-connected sectors. A staged approach will; promote existing research; identify operational and policy barriers and opportunities, and adapt outputs; and broker new research partnerships.